X-ray crystallography on sub milligram samples

This project will investigate the applicability of the crystalline sponge method to cover trace level structural problems encountered in crop protection R&D. The project will involve the synthesis of crystalline metal organic frameworks (MOFs) as a porous matrix into which compounds in solution can be soaked allowing the molecular structure determination of non-crystalline complexes via X-ray diffraction.